AUTOTOM: Reimagining Tomato Production Through Precision Breeding and Automation

This project aims to help turn around the struggling UK tomato industry by creating a brand-new way to grow tomatoes that is more efficient, uses less labour, and is better for the environment. Since 2000, UK tomato production has nearly halved, with rising costs and labour shortages forcing growers to move production overseas. Today, 80% of the tomatoes eaten in the UK are imported.

To tackle this, a team of experts from Phytoform Labs, CambridgeHOK, APS Group, British Tomato Growers Association and the University of Lincoln, is working together on an innovative solution called AUTOTOM. The idea is to combine new plant breeding techniques with automated growing systems.

The first step is developing a new kind of tomato plant. Using a modern method called precision breeding (a faster, more targeted form of plant breeding), Phytoform Labs has created small, compact tomato plants that grow one set of fruit at a time. These plants are easier to handle and perfect for automation.

At the same time, CambridgeHOK will adapt a high-tech growing system that moves plants through the greenhouse on conveyor belts. This allows the tomatoes to be picked automatically, in one place, without the need for people to walk through rows of plants. This setup is expected to cut labour costs by over 70% and increase tomato yields to 45--50 kg/m²/year, better than today's average.

The University of Lincoln will test the system in their new research greenhouse and use digital tools to fine-tune the glasshouse layout. APS Group, the UK's largest tomato grower, and the British Tomato Growers Association will help make sure the new system meets real-world farming and supermarket needs.

If successful, this project could lead to tomatoes being grown more locally, reducing imports and cutting carbon emissions from transport. It also creates opportunities for new, skilled jobs in science, engineering, and farming, and supports UK food security.

By making tomato farming more productive and less reliant on manual labour, AUTOTOM offers a smarter, more sustainable future for British horticulture---and a fresh competitive edge for UK growers in a £1.8 billion market.